Frissonic

Frissonic is a pop-up club night that blends the latest technology with cutting edge theatre to provide an immersive experience unique in the industry. We want to champion creative and technological pioneers while challenging them to fulfil Frissonic's main mission - to evoke 'collective frisson' in an audience. Frissonic will then not only be a club night, but a showcase of up-and-coming talent. In order to successfully start proto-typing this event, we want to commission an expert in the creative technologies sector to research potential routes to market, identify key suppliers and help us forge critical relationships with them to help grow and develop Frissonic from start up to staple.